ENLIGHTEN - Enabling Organic Electronics by Design

The present state of the art in Plastic Electronics (PE) has been achieved primarily through empirical development. A crucial step to standardise production and address volume markets is to employ standard commercial quality tool sets to design organic processes, devices and products. These tool sets are known as Electronic Design Automation (EDA) software. Such products as consumer electronics, healthcare or renewable power generation need to be designed in a similar way to the mainstream inorganic microelectronic applications. In a previous successful TSB project (PMOS, between Silvaco, an EDA supplier, and CDT) a significant step was taken in development of device and product design tools for OTFTs. ENLIGHTEN will build on that success by extending and validating the tools developed with real products in the market (through Plastic Logic (PL)), and extending the tool scope to include photonic device (CDTs OLED and Eight19s (E19) OPV devices). This project will be led by the customers of these tools (CDT, PL, E19), with Silvaco implementing models in their EDA design suite validated against customer data. The models generated will be fully published (and thus available to both the PE community and to other EDA developers) and the tools developed will enable more efficient use of available resources to reach device designs capable of scale up to high volumes and yield sooner than could otherwise be the case.